Somitic muscle growth: a new model for the role of force in morphogenesis

Skeletal muscle makes up 40% of our body mass and its maintenance is essential to a good quality of life. In muscle diseases, cancer, chronic kidney failure, AIDS and rheumatoid arthritis, and particularly in older or hospitalised people, muscle wasting is a serious problem. The physical force of exercise prevents wasting by promoting muscle growth. How the body decides what is an appropriate amount of muscle is unknown, but a likely mechanism is feedback from the force of muscle contraction. We want to find out how muscle tissue detects force and responds by growing. In the past, we have discovered how early muscle is made in similar ways in fish, mice and people. Now, we want to study the role of force in later muscle growth. So our first aim is determine how muscle normally grows and how force and other signals influence growth. We will use young zebrafish because they are a) transparent, so that we can study muscle growth in the living animal, b) easy to manipulate genetically, so we can find out what genes control growth, c) small and accessible, so we can measure and impose forces in the living muscle. These things are more difficult to do in mammals. Our second aim is to understand how muscle detects force and uses the information to orchestrate growth. Muscle fibre ends transmit force to adjacent tissues by means of a complex set of proteins that form attachments to neighbouring cells. Evidence leads us to hypothesise that these attachments are also force-detectors that initiate the process of growth in response to certain kinds of contractile activity. We will study the composition and dynamics of the protein complex at fibre ends and test its role in force detection and growth response. Muscle is continually damaged during life and is normally repaired by stem cells, which also contribute to growth. Our third aim is to understand how muscle stem cells form, where they reside, and how force or other signals regulate their behaviour to coordinate muscle growth and repair. Bone, heart and skin also respond to force by altered growth. Understanding the force detection and response systems in skeletal muscle is likely to illuminate the role of force in biology and regenerative medicine more generally.

Technical abstract
The role of mechanical force in development is poorly understood. Forces drive morphogenesis, the emergence of biological form. Force also provides information to cells about their situation within a tissue. The aim of this proposal is to develop zebrafish skeletal muscle as a model for the study of force in biological systems, focusing on the role of force in morphogenesis. Specifically, we want to understand how muscle senses force and responds by changing the number and size of muscle fibres. Work from a small group of labs, including ours, has developed the zebrafish somite as an advanced model of early myogenesis, revealing mechanisms controlling diversification of muscle and associated stem cells. Our recent findings indicate that force regulates a later phase of somitic muscle growth and implicate muscle fibre end attachments as sites at which force is sensed. The evidence suggests that contractile activity and the force it generates control increase in both fibre number and volume. By describing the normal process of muscle growth at single cell resolution in live vertebrates, something not previously achieved, we are in a position to investigate exactly how the signals and forces that regulate muscle growth work. We will ask where force is sensed, what biochemical pathways are required to transduce force signals and which cells are the ultimate targets of such signals. Fibre end attachments are regions where muscle exerts force and simultaneously grows. Evidence leads us to hypothesise that fibre end attachments act as force sensors, feeding back information to the cell nucleus and to adjacent cells to regulate muscle growth. Understanding the role of force in muscle growth is an essential first step in developing optimised methods to prevent weakening in ageing-related muscle wasting, heart disease, cachexia and other diseases affecting muscle. It will also impact on sports science, meat production and regenerative medicine generally. The specific aims of this proposal are to study how muscle form arises from interactions of cells and forces by analysing:
1. The locations and mechanisms of somite growth in response to force.
2. Muscle fibre attachments and their role in force-sensing.
3. The origin, niche and regulation by force of muscle stem cells.